Artificial Intelligence for structural health monitoring using graphene sensor systems (InteGraph)

This project proposes the development of a trusted and responsible Artificial Intelligence (AI) and Machine Learning (ML) solution to drive our innovation in graphene sensor systems in the field of Structural Health Monitoring (SHM). Using AI and ML in SHM is identified as a promising approach because of the need to collect, process and analyse large amounts of data, and recognise patterns which allow the assessment of structural health and condition of civil infrastructure and other engineering structures. The project will make use of DZP Technologies' graphene sensors, bridging the physical and digital world to create a new AI and ML solution.